ASPIRE: Advanced Self-Powered sensor units in Intense Radiation Environments

Addressing the UK's nuclear legacy is the largest, most important environmental remediation programme in Europe, with estimated expenditure of £115 billion over the next 120 years. A significant proportion of this cost is associated with decommissioning and management of high and intermediate level radioactive waste; material that is too radioactive for direct human handling. There is therefore a need for remotely operated, waste characterisation technologies to enable monitoring of such wasteforms in their interim and final storage locations.

Due to the extreme radiation fields present, retrospectively fitting sensors that rely upon cables for power and data transmission is not feasible and hence alternative technologies for powering sensors are required. Our project will seek to address this challenge by developing a solution using advanced diamond materials to harvest energy from radioactive decay to power small, portable devices containing multiple sensors that pass data over wireless networks.

There are clear benefits for the technology including: less wiring, less maintenance, less dose to operators and an extended lifespan of sensors or mobile platforms. The sensors powered by such devices would be able to provide information for long periods of time that would otherwise be challenging to gather but none the less very important for long term safety cases. Therefore, this technology could represent a significant financial saving for UK plc. By the end of the project we would aim to demonstrate this technology by: (i) deployment in active plant at Sellafield; and (ii) deployment in a reactor core at Kyoto University Research Reactor Institute, Japan.

Potential impact
The technology developed in this proposal will be of significant benefit to the UK nuclear industry by delivering two potentially new and game-changing technologies that may translate as operational cost savings for nuclear facilities monitoring through enhanced efficacy, safety and reduced maintenance (therefore reduced worker dose). The project will also deliver indirect benefits, including translation of the beta-voltaic technology for sensors/devices using in space technology, earth observation (high altitude pseudo-satellites) and overall leading to resource sustainability (i.e. recycling of 14C from nuclear graphite waste to make power cells), improved public image and opportunities for commercialisation. Further impact will be realised by the Environment Agency and BEIS during future assessment of new technological approaches for energy generation, harvesting, storage and transmission. Additionally, in the international research community, this project offers the continued development of world-leading research transferring know-how and experience from the particle physics, chemistry, electronic engineering and materials science communities into the civil nuclear research community. Wider than the nuclear sector, here is a need to develop advanced communication systems and energy capturing technologies so that the sensors can be powered and transmit signals in other types of inaccessible locations. Accordingly, there is likely to be significant academic interest in each individual work package along with the wider project.